Understanding how perturbations in microbial mimicry promotes breakdown in tolerance to insulin

Background

Type 1 diabetes (T1D) is an autoimmune disease, resulting from T-cell mediated destruction of insulin-producing pancreatic islet cells. Polymorphisms of human leukocyte antigen (HLA) class II molecules are major genetic risk factors for T1D. Recently, a host-microbiome interaction, explaining HLA class II susceptibility, has been characterised1. This paper identified cross-reactive T cells that recognised microbial-mimics of insulin bound to the T1D-predisposing class II molecule DQ8. The T1D-protective HLA-DQ6 molecule strongly bound microbial mimics of insulin, consistent with a role for cross-reactive regulatory T cells (Treg) in lowering disease risk. While the T1D-predisposing HLA-DQ8 molecule bound these peptides more weakly, favouring escape of cross-reactive effector T cells (Teff) from the thymus and increased anti-insulin autoimmunity. The majority of microbial-mimics belonged to the transketolase (TKT) superfamily. TKT is an enzyme involved in processing dietary fibre and is upregulated during infant weaning2. This transition, from milk to solid food, induces rapid expansion of gut microbiota, and is a critical period for developing tolerance3. As the first autoantibodies to insulin appear most often post-weaning, at 9-18 months of age, this suggests a primary cause of autoimmune diabetes.

We hypothesise that aberrant expression of microbial-TKT disrupts immune homeostasis, favouring activation of cross-reactive Teffs, to trigger autoimmunity against insulin. These perturbations are likely to be driven by dysbiotic microbial taxa, expressing inappropriate amounts of TKT.

Research Design

Through the GPPAD consortium4,5, longitudinal stool and blood samples have been collected from 670 children, with a high risk of T1D based on their genetic risk score (GRS)6. Longitudinal changes in autoantibody levels, blood metabolomes, and gut microbiome will be monitored and stratified by T1D-GRS, presence of T1D-autoantibodies, and clinical status.

In our lab, from the DMech-biome project, saliva and stool samples (at 8 weeks and 8 months of age) from 445 infants have been collected. As these participants have not been selected based on T1D-GRS, they can act as a population control cohort. Interactions between the microbiome composition, HLA-haplotypes, and other genetic risk loci will be analysed.

Longitudinal comparisons of metagenomic analysis will allow insights into changes in gut microbiome composition across weaning and early life. This analysis could infer changes in microbial-TKT expression, and identify potential dysbiotic microbial taxa that may promote activation of cross-reactive Teff.

Development of HLA tetramers will assess the presence of cross-reactive T cells recognising both insulin and microbial-TKT peptides. Assessment of different HLA class II tetramers in combination with microbial context-molecules, coupled with fluorescent-activated cell sorting, will allow insight into how different HLA-haplotypes favour production of cross-reactive Teffs. This could assess whether tolerogenic microbial context-molecules could promote Treg production despite presentation through predisposing HLA molecules.

Impact

This project aims to assess whether development of a dysbiotic, proinflammatory microbiome in early life can increase risk of developing T1D, through inappropriate expression and presentation of microbial-TKT. Through longitudinal assessment, changes within microbiota taxa and expression of microbial-TKT can be compared to development of T1D autoantibodies and clinical status. The identification of microbial strains, important for conferring tolerance through activation of cross-reactive Treg could inform development of preventative microbiome-targeted therapies.

References
1. Garcia, A. R. et al MedXiv 2022 4. Ziegler, A. G. et al BMJ Open 2019
2. Vatanen, T. et al Nature 2018 5. Ziegler, A. G. et al BMJ Open 2021
3. al Nabhani, Z. et al Immunity 2019 6. Redondo